Capturing Micropollutants from Roadside Gullies with Intelligent Monitoring of Gully Status

Matter (Inheriting Earth Limited) is a pioneering microplastic capture technology company. We will develop a robust and easily maintained 'Smart Micro-pollutant Gully Filter' that will insert into existing gullies. It will capture roadside micro-pollutants at source, create value from otherwise wasted resources through the circular economy and mitigate the risk of flooding through IoT asset management. We will accelerate development in this emerging field by combining our existing capability and patents in filtration with leading scientists and stakeholders in the drainage sector. Matter will be the first to combine and update roadside filtration and IoT asset management technologies to provide a solution that is tailored for the UK market.